Understanding the physics and optimising Phase Change Material thermal energy storage systems for a sustainable future

Investigating the physics of phase change materials to understand key heat transfer characteristics that will enable the optimisation of thermal energy storage applications.